The University of Birmingham and Celentyx Limited - AKT4

To create a first of its kind system to find drugs that help heal alcohol-damaged livers. By testing lots of potential drugs quickly, on real human liver tissue, we may reduce the need for future liver transplants and help people avoid long term difficult medical care that comes post operation.